Low Energy Aluminium Tool Heating Technology

The development of ultra high speed, low energy heating of aluminium tooling for the production of thermoplastic composite components. The technology will be adaptable to provide energy efficient heated tooling for other applications.